The Thingness of Things': Embodied Experience, Ecology and Place in Contemporary Irish Poetry

My project examines the relationship between subject and place as an embodied experience in
modern and contemporary Irish poetry. My readings of the work of Seamus Heaney, Eiléan Ni
Chuilleanáin, Sinéad Morrissey, Mary O'Malley and Stephen Sexton are situated between the
intersecting disciplines of cultural geography, eco-poetics and materialist and affective eco-criticisms.
Place is a much-discussed yet vexed category in Irish studies, particularly in what has been
described as a 'post-nationalist' epoque by Declan Kiberd and the editors of Post Ireland? (2017).
My approach considers the 'minor key' affects involved in dwelling and encounter that fall between
the broader strokes of nationalist and eco-critical frameworks (Kramnick 2018: 3). Beyond the
interventions of Tim Robinson, Nicholas Allen and Lucy Collins, materialist and affect-led
approaches to place lack a foothold in Irish eco-criticism and demand further study. Affect remains
underexplored in the study of contemporary Irish poetics but holds great potential where neglected
'micro-scale' phenomena - dwelling at the coast as sea levels rise or walking amongst a forest's
dwindling biodiversity, for example - are concerned (Bladow and Ladinow 2018: 3). My doctoral
project is the first sustained engagement with embodied experience of place and environment as a
key feature of contemporary Irish poetry.